Assembly and Interactions of Human Small Heat Shock Proteins

When things go wrong in our cells, a stress response system is activated, which contributes to keeping them alive. This response is particularly important for the health of long-lived cells such as those in muscle, heart and the nervous system. This research aims to study the molecular structure of the small heat shock proteins, which are closely associated with abnormal proteins in these tissues, in order to understand how the natural ?protein protection system? works. Small heat shock proteins assemble into very large oligomers, but in ill-defined ways. Researchers at Birkbeck are striving to take high-resolution snapshots of these proteins as a first step towards seeing how they function. Unfortunately, they have to make do with more homogeneous subcomponents, as the complete assembly resists crystallization, a requirement for their X-ray technique. For the complete assemblies however, they will rely on their Cambridge collaborators who have developed ways of measuring the mass of protein complexes so that the distribution of different chains in assemblies is determined along with their ratios. Then, using new methodology invented by collaborators in Canada, the teams aim to work out which parts of the chains tend to change position under conditions of stress. Another aim of the research is to determine which other components in the response system interact with small heat shock proteins. Matching modules will be identified if components in solution behave as a single entity. Those that do will be subjected to crystallization in order to get further snapshots of a small heat shock module in the act of binding a partner. The key region will be that of the interface. It is possible, for example, that the side of the interface belonging to the small heat shock protein corresponds to the fluctuating parts of the large small heat shock protein when it assembles with itself. The aim is to image an interface region, that could potentially be manipulated, so that diseased cells last longer, or airways muscle relaxed, or a cancer cell killed.

Technical abstract
Small heat shock proteins are large protein assemblies involved in cell homeostasis that can function as chaperones to suppress protein aggregation. The objective of this research is to determine molecular structural details of their dynamic assembly and how they bind other proteins. Small heat shock proteins are associated with myopathy, cardiomyopathy and neuropathy including common diseases such as cancer, multiple sclerosis, Alzheimer s disease, Parkinson s disease and cataract. Although the polydispersity of mammalian family members has hampered 3D structural investigation, we now have diffracting crystals of the ?alpha-crystallin domain? dimer from alphaB-crystallin and hsp20. In this grant we aim to solve these structures by X-ray crystallography, as well as the equivalent regions from human hsp27, hsp22 and alphaA-crystallin, all of which are associated with human disease. We will collaborate with world-leading groups in nanoelectrospray mass spectrometry and NMR spectroscopy who have developed new methods for analyzing oligomeric protein complexes and the structure and dynamics of molecules approaching the megadalton range. We will prepare several candidate binding partners already known to be involved in cell death or cell survival, including representatives from the Bcl group, proteins containing Bag domains, the phosphor-serine binding 14-3-3 domain, and another collaborator will prepare phosphorylated cyclin peptides in the context of an F-box containing protein. We will test whether these proteins can bind to full-length and subassembly small heat shock proteins using analytical ultracentrifugation and determine stoichiometry using mass spectrometry. We aim to solve 3D structures of all monodisperse complexes formed, as well as monitor for conformational changes on binding using circular dichroism spectroscopy. We will use biophysical methods to monitor how phosphorylation of small heat shock proteins affects their binding function, as well as search for new phosphorylated partners of small heat shock proteins, using a simplified eye lens system. A 3D structure of a full-length mammalian small heat shock protein in complex with a partner, will give a first view of the role of the N-terminal region in protein binding. It may be that the N-terminal region only binds in the disordered state, or that the substrate only binds in the disordered state, in which case our MS and NMR collaborators will investigate the dynamics of the assembly and complexes. The longer term aim is to build up a picture of how our binary complexes might interact with domains from clearance pathways.